BioQ8

"I have identified two external experts who have already confirmed the robustness of my design. One expert will assist in the design and calculations required for the power supply while the other expert will assist in the design of the solid waste to biomass processing unit.
All of the components that make up my design are available separately on the market but they have never been put into one self-contained application and proved, which is what we have to do."